The University of Bath and Chipside Limited KTP 21_22 R3

To combine specially developed algorithms with the latest thinking in Artificial Intelligence applications. To develop a suite of real time Artificial Intelligence decision services that are designed to enable local authorities to better understand and control their regional transport networks.